"Doing Impairment"- Learning from Disabled People's Healthcare Encounters

The first aim of my fellowship would be to disseminate my PhD research findings. One set of these findings identify the barriers disabled people experience when using the NHS and how these are handled. They suggest there are two different types of access needs which arise in healthcare settings; macro access needs that the NHS should anticipate and meet in order to fulfil its obligations under the Disability Discrimination Acts (DDAs), and micro access needs which are particular to an individual disabled person and the nature of their health care encounter. These findings would be disseminated through writing articles in healthcare practitioner's journals and the development of training resources. The immediate beneficiaries of this would be those with responsibility for designing and delivering healthcare. It is hoped that in turn would improve the healthcare experiences of disabled people.

A further set of the PhD research findings relate to how impairment is understood. This emerged from two sources: the critical review in my thesis of how disability is understood in different contexts and the analysis of data collected from qualitative interviews with 27 disabled people about their healthcare encounters. These findings suggest that having an impairment means the individual, embodied self has to do certain things to the impaired body in everyday life, in order to keep as well as possible and to manage the socially created barriers to their inclusion in society. This "doing of impairment" consists of embodied action, of disabled people's agency, but those actions are always enmeshed in multiple social relations which sometimes enable people but mostly disable those with impairments.

This way of understanding impairment would be disseminated to scholars in the fields of Disability Studies, Medical Sociology and Sociology of the Body through submitting a series of articles to peer review journals and presenting papers at academics conferences. It will benefit these scholars by contributing to ongoing debates about how disability and impairment can be theorised. From the feedback received from papers on doing impairment already presented to academic conferences, these articles may also contribute to the way some disabled people make sense of their own lives on a day to day basis. In producing these articles, I will fulfil the second aim of my PDF, which is to establish a publication track record.

I am keen to disseminate my research findings to disabled people and the organisations that advocate on their behalf. As well as writing articles for the disability press, for example Disability Now, during a PDF I would make links with disability organisations and representatives from local Primary Healthcare Trusts. In doing so my aim would be identify areas where further research would be useful and the value of establishing dialogue between disabled people and healthcare professionals in order to problem solve access issues. I would also seek feedback from these activities about the concept of doing impairment and whether it is one that is meaningful and useful to disabled people.

A further aim of my PDF would be to develop my research skills in order to undertake further research. I would undertake skills training so as to produce a robust research proposal which would be used to seek funding. This research project would seek to understand the issues healthcare professional face when trying to meet the individual needs of a disabled person in a particular healthcare context. Further, in the process of disseminating my findings in the manner described above, I would expect to learn more about the challenges healthcare professional face in meeting the access and healthcare needs of disabled people. Such learning would be incorporated in to the research proposal.